A Revolutionary Workflow Tool Automating the Fashion Industry and Reducing Overproduction and Errors That Cause Unsustainability

Founded by Gus Bartholomew & Flora Davidson, SupplyCompass is a UK-based SME that intends to address the considerable issue posed by the lack of an industry-specific digital workflow management platform in the fashion supply chain. This issue has been magnified by the COVID-19 pandemic and resultant work-from-home orders, causing further isolation in an already siloed workforce. Offering extensive backgrounds in the fashion industry, project management and AI development, the project founders intend to develop a product that centralises information, analyses behaviour and recommends tasks that need doing while saving time and reducing waste. In doing so, SupplyCompass expects a year-5 post-project revenue of £246M.